Queen's University Belfast and Ampliphae Limited

To apply intelligent statistical methods to improve the operation of telecoms networks and develop software products for communications providers and large enterprises to improve the performance, security, and operational efficiency of communications networks.